Edinburgh Napier University And A Proctor Group Limited

To develop high performance floor and wall insulation products based on novel nanotechnology Aerogel materials that enhance the thermal performance of hard to treat buildings